Reconstitution of autophagy in vitro

Technical abstract
Autophagy (meaning self-digestion) is an important function of healthy cells that allows them to remove faulty membranes and to replenish some nutrients when their external supply is compromised. The vesicle that mediates autophagy is called an autophagosome and it forms rapidly in cells once the trigger has been created. Although many components are known required for forming autophagosomes, the way they organise themselves and their precise roles are not known. The aim of this work will be to start to understand how autophagy proteins form an autophagosome.